A platform enabling creative writers to market their work and build an audience of subscribers, providing many with a regular income for the first time.

Novlr Limited (Novlr), led by Kim Montgomery, is a UK SME developing a marketing and content-monetisation platform for creative writers. More than 130,000 people in the UK do hundreds of hours a year of unpaid creative writing and therefore lose out on over £60M in supplemental earnings that can be earned from readers all over the world. Novlr Audience is tailored to the needs of creative writers, allowing them to earn regular subscription income from their fans.